Stud-Easy

Our Stud-Easy vision is to revolutionise the equine stud industry. A competing horse will usually wear 8 studs in its shoes. Studs can be easily lost from the shoe, go rusty which makes them harder to re-use and the threads wear so the studs need to be regularly replaced.

By producing studs coated in the right compound, they will become extensively re-usable, almost to the point of everlasting. A sure-stay component (a washer on the base of the thread) will give confidence that the studs will not be likely to be lost during use.